THETTIS: The Thamesmead Healthcare, Energy, Transport & Telecommunications Integration Study

This project is an exciting technical feasibility set against the emerging development in Thamesmead, South

East London, in the London Boroughs of Greenwich and Bexley. We propose to integrate energy generation

and distribution infrastructure, healthcare services, communications infrastructure, and existing and upcoming

transport networks with a Personal Rapid Transit (PRT) system. Thamesmead today is an area faced with

significant challenges to the community in terms of health deprivation, access to high income jobs, a

characterless town centre, disjointed open space network, poor transport links and diversity of

neighbourhoods with a lack of community cohesion. With this project we aim to explore how the

implementation of a PRT system to connect future Crossrail infrastructure to the community, and to connect

the community with healthcare, open space and a revitalised town centre, whilst providing a platform for the

physical integration of PRT with the built environment, including energy and communications infrastructure.